Ulster University and Project Plug Limited

To develop computational intelligence algorithms to analyse and interpret large volumes of market data to support changes to the electricity supply structure in Ireland.